Vanishing giants: understanding the ecological and evolutionary impacts of losing the largest crocodilians through biomechanical analyses

Hunting by humans impacts animal populations by removing the largest and fittest
individuals. Museum collections house the skulls of "giant" crocodilians, which are
larger and morphologically distinct from modern conspecifics. Did these giant
crocodilians occupy a distinct ecological niche? If so, how has their disappearance
impacted the ecological communities they once inhabited? Medical imaging,
morphometric analyses, and biomechanical modelling will link changes in skull shape
to differences in mechanical performance and niche occupancy, giving a clearer
picture of the role of large individuals within populations and ecosystems, and inform
conservation of protected habitats where they may one day return.